Staffordshire University and The Cathedral Church of St Mary and St Chad in Lichfield, KTP 24_25 R1

To develop a comprehensive toolkit to inform and enable technical and financial decision-making for the decarbonisation of Lichfield Cathedral and the heritage building sector. A suite of methods centred around digital twinning and building simulation techniques to determine 'best available technologies' for the decarbonisation of complex and sensitive historic buildings.